Using atom probe tomography and small angle neutron scattering to study precipiitation in a novel maraging steel

This work will combine advanced microstructural and mechanical characterization to bring new insights into the effects of precipitation within a novel maraging steel and ultimately to produce better steel alloys.